Improving digital healthcare solutions with data interoperability and large language models

It is largely understudied to investigate the full potential of how AI technologies like ontologies and LLMs can facilitate health data interoperability. The same applies to the other side of the coin, which is how heterogeneities between health systems affect the efficacy and efficiency of utilising LLMs in clinical decision making. For example, most (multimodal) LLMs, if not all, were trained and utilised without the consideration of compatibilities of medical terminologies and standards between training and inference corpus.

The focus of the research therefore focuses on driving (semantic) data interoperability, using ontologies and terminologies and exploiting LLMs across different health systems for facilitating improved digital healthcare solutions, ultimately contributing to improved understanding of human diseases, and optimised care and research. Specifically, research objectives are listed below:
1. Improving clinical data interoperability using AI technologies
2. Investigating the effect of interoperability in the training and development LLMs for clinical decision making